Decolonising the Sloane Herbarium

The project will investigate a foundation collection of the Natural History Museum (NHM) in order to re-imagine our understanding of its global and imperial dimensions. The Sloane Herbarium was created between c.1680-1753 by the de facto founder of NHM, Sir Hans Sloane, and comprises around 120,000 dried plants mounted in 265 folio volumes. The specimens come from over 70 countries and dependencies, having been contributed by upwards of 300 individuals. Many of these collectors operated within commercial and political enterprises immersed within nascent British imperialism, including the transatlantic trade in enslaved Africans, but these historical entanglements have never been comprehensively mapped and analysed.